Direct Alkene and Alkyne Borylation with Borenium Cations

Organic molecules containing boron substituents are widespread intermediates in the synthesis of new molecules for drug discovery, agrochemicals and organic electronics. This ubiquity arises from their high efficacy in a range of functional group transformations, particularly those involving the formation of new C-X bonds (X = carbon, nitrogen, oxygen). The combination of this efficacy with the stability and ease of handling of common boron containing compounds explains their extraordinary popularity amongst synthetic chemists. However, the installation of a boron group onto an organic molecule (termed borylation) has historically proceeded by inefficient processes, often requiring numerous steps, undesirable intermediates, highly reactive reagents and cryogenic conditions. A new generation of borylation methodologies has improved this situation somewhat, but these approaches require either halogenated intermediates, expensive transition metal catalysts or cannot be applied to certain important families of compounds. Thus the development of fundamentally new borylation methodologies for unsaturated organic molecules, e.g., alkenes and alkynes that proceeds in one step without requiring toxic precious metal catalysts and cryogenic conditions would be extremely valuable.

We have recently shown that cyclic organic molecules (arenes) can be borylated using three coordinate cationic boron compounds, termed borenium cations. This process takes place rapidly and with high selectivity at ambient temperature using inexpensive and readily synthesised borenium cations. Importantly this process occurs in one-step without precious metals and is applicable to classes of compounds other modern methodologies struggle with. This proposal will extend this breakthrough by using borenium cations to borylate a wide range of alkynes and alkenes. These acyclic compounds will react in an analogous manner to arenes allowing for the direct conversion of a C-H bond into a C-B bond facilely generating the valuable borylated organic product. By subtle modification of the borenium cation we will also sequentially add a boron and a hydrogen substituent to an alkene or alkyne (termed hydroboration). Classic hydroboration routes involved the simultaneous addition of B and H which results in a certain product geometry. The borenium cation based process will be a stepwise addition of B and H substituents, enabling a complementary addition geometry to be accessed. This will allow for the inexpensive synthesis of important organic building blocks that have hitherto been inaccessible or required complex multi-step syntheses.

Throughout the commercial viability of this research will be ensured by the continual use of inexpensive reagents and by borylating alkenes and alkynes of relevance to the pharmaceutical and organoelectronic industries. The combination of borenium cation with alkenes and alkynes will provide access to a range of important compounds currently either inaccessible or not commercially viable using established methodologies.

Potential impact
Industry utilizes organo boronates extensively, predominantly in palladium catalysed cross coupling for the construction of C-C bonds. Indeed in a recent review palladium catalysed cross coupling was one of the top three reactions most commonly used by GSK. Our proposal represents an inexpensive, ambient temperature, precious metal free route to valuable organo boronate esters (e.g., pinacol and MIDA derivatives), thus will result in a reduction in the cost of organo boronates, ultimately reducing the cost of pharmaceutical targets, something of great benefit to wider society. The efficient synthesis of vinyl boronates esters will be particularly beneficial as precursors to polyenes, these are currently underdeveloped due to the sensitivity of conjugated double bond frameworks to many synthetic reagents. MIDA and pinacol vinyl boronate esters have enhanced stabilities and are amenable to functionalisation using iterative Suzuki Miyaura (SM) cross-couplings. Our new borylation procedures combined with previously reported SM coupling will enable inexpensive routes to important polyenes including; (i) antimicrobial compounds such as amphotericin B and nystatin (ii) the carotenoid all-trans-retinal (converts solar energy into mechanical energy in halobacteria), and (iii) Beta-parinaric acid used as a fluorescent probe for membranes.
Our new direct C-H borylations will also allow for the synthesis of organo-boronates that are currently difficult or impossible to access using conventional methodology, increasing the accessibility of drug candidates. Further benefits of our work compared to classical borylation methodologies involve the elimination of undesirable halogenated intermediates and cryogenic conditions; both recent key goals defined by the pharmaceutical industry. The timescale for the uptake of this transformative route to aryl boronates will be relatively short (< 5years), with our methodology easily transferred to large scale and requiring no additional equipment or training. Indeed we are already involved in collaboration with industry to produce a large scale batch of a number of aryl boronate esters synthesized using borenium cations. This clearly demonstrates the potential for this research to enhance the competitiveness of UK plc.
Beneficiaries of this research go beyond the pharmaceutical industry to the organic materials community. Organo boronates are widely applied in the synthesis of conjugated polymers that have a range of organic electronic applications, for example in the synthesis of poly aryl-vinylenes that have desirable optoelectronic properties. However a significant cost and time component derives from the synthesis of the organo boronate monomers. The use of direct borylation in conjugated polymer synthesis will shorten the synthetic route to existing monomers, allowing easier access to boron reagents whilst increasing the diversity of monomer structures accessible to polymerisation by the SM reaction. This research also targets precursors for boron containing conjugated polymers, and these materials have also received tremendous interest over the past decade due to the observation of unusual optical and electronic properties attributable to electron-deficient tricoordinate boron centers alternating with an organic pi-system. An informal collaboration is in place with experts in the organic materials field (e.g. Professor Michael Turner, head of the KCMC) for the subsequent utilization of these new monomers in Pd based polymerisations and investigate the optoelectronic properties of the resultant materials, though this is beyond the scope of this specific proposal.
Beyond the considerable scientific impact of this innovative research, this proposal will supply highly trained researchers for UK industry. They will be equipped with essential advanced skills of particular relevance to the pharmaceuticals and organic electronic industry, areas where the UK has a significant presence.